Understanding the Multi-level Voter: Evidence from the Scottish Election Study

This project will examine the multi-level reality of voters, using Scotland and data from the Scottish Election Study as a case study. Even though the UK is a multi-level state, it is often not treated as such by those studying British political behaviour. Northern Ireland is typically studied separately, while the entirety of Great Britain is regularly treated as an undifferentiated mass. Researchers sometimes add statistical controls for Scotland and Wales to absorb country-level variation in responses, but this cannot compensate for acute differences in the predictors of vote choice observed in Scotland and Wales at both devolved and UK-level elections.
Methodologically, this project will conduct a statistical analysis of publicly-deposited datasets of the Scottish Election Study, led since 2011 by the two supervisors. This will include techniques such as multivariate regression, factor analysis and latent class analysis. It will also involve the innovative merging of SES datasets over time, including the creation of panel datasets tracking respondents over successive waves.
In so doing the project will make the following contributions:
Better understanding of political variation within the UK, by examining whether and how explanations of UK-level voting behaviour in UK General Elections and the 2016 Brexit referendum also apply to voters in Scotland.
Connecting Scotland to comparative studies of multi-level voting. While much of the UK psephological literature focuses on American theories of voting, the study of multi-level voting, particularly in settings where there are multiple nations within the state (Canada, Spain, Belgium), is less often cited. This dissertation will locate Scotland within a wider comparative framework.
Identifying and resolving challenges relating to the understanding of multi-level voting in the UK, including the relationship between data infrastructure, methodological nationalism, and studies of voting behaviour.